Towards a quantitative measure of the 'quality' of multimodal interaction involving spoken language

Social interactions involve two or more individuals producing communicative behaviours such as verbalisations and gestures. Successful interactions are rewarding as they can strengthen social relationships, facilitate mutual understanding and support individual physical and mental health. Given the benefits of positive interactions, researchers have proposed methods of measuring interaction quality (IQ).

'Quality' is a subjective concept because it depends on an individual's judgement processes. Consequently, researchers have relied on self-report measures of IQ, where participants answer a series of questions at the end of an interaction. These measures are unable to measure IQ dynamically, which would allow interaction partners to change their behaviours in real-time based on the current IQ. Additionally, participant responses to self-report may suffer from recency bias, as they are more likely to remember the most recent elements of the interaction. These limitations could be resolved by developing an objective and dynamic measure of IQ.

The aim of this PhD project is to use statistical methods and signal processing to develop an objective and dynamic measure of interaction quality (IQ). The project will focus on assessing the quality of multimodal interactions with a spoken language component. Multimodal interactions involve verbal and non-verbal communicative behaviours and account for the majority of real-world human interactions. These interactions are densely layered and, thus, present a more interesting challenge for this project. Based on previous research, any of the following factors may be relevant for measuring IQ: (1) information exchange rate, (2) synchronicity (whether interaction partners coordinate their behaviours in time), (3) the attentional focus of the interaction partners, (4) factors related to turn-taking such as turn length and the smoothness of turn switching, and (5) emotive behaviours such as smiling and laughing.

The proposed measure will be tested using an embodied conversational agent, a computational interface with a physical, human-like form, enabling it to produce verbal and non-verbal communicative behaviours. The conversational agent will use the proposed measure to assess IQ during several interactions with a human user. These IQ scores will be compared to baseline scores produced by manually rating the quality of the human-computer interactions. The performance of the proposed measure will also be compared to previously developed IQ measures. Statistical testing will indicate whether any significant difference exists between these IQ scores.

The proposed interaction quality (IQ) measure is expected to produce similar IQ scores to the baseline scores, suggesting that the proposed measure is accurately capturing IQ. In contrast with previous measures, the proposed measure will compute IQ scores dynamically, thus demonstrating the feasibility of a real-time IQ measure. The IQ measure will be made openly available for researchers across disciplines to use. It is hoped that the IQ measure will have applications across varying contexts. For example, it could be used to evaluate the performance of dialogue systems such as Siri or Alexa. Additionally, it could be used by social workers to assess parent-child IQ, thus allowing them to identify families in need of additional support. The measure could also be useful for speech-language pathologists to assess and compare the effects of various disabilities on client engagement.